Dynamic shoulder orthosis for selective restriction of glenohumeral joint motion and maintenance of mobility

Project description
1. To create and manufacture a novel shoulder brace designed to selectively restrict movement while not completely immobilising the patient, thus enabling activity levels to be retained. 2. To validate its outcomes against current standards of care.